Solid State Neutron Detection for Hostile Environments

Feasibility Study for novel solid state thermal and fast neutron sensors capable of operating up to 150C for use in neutron porosity Logging-while-Drilling tools in the Oil & Gas Industry.